Thalamocortical interactions in schizophrenia

Schizophrenia is a severe psychiatric disorder characterised by debilitating positive, negative, and cognitive symptoms. Despite a century of investigations, there has been a long stagnation in the discovery of novel molecular or circuit-level mechanisms of action, which largely reflects the limited understanding of schizophrenia's pathophysiology. Animal models afford opportunities to study the neural basis of neuropsychiatric disorders unparalleled in human studies. Schizophrenia is highly heritable and recent exome sequencing studies have identified ultra-rare single nucleotide variants as conferring substantial risk for disease (odds ratios=2-60), which could provide valuable insight into disease pathophysiology. Converging lines of evidence studying animal models containing these genetic variants have now identified the thalamus, a centrally-located structure in the mammalian brain, as being critically altered.
The predominant objective of this DPhil project is to interrogate and dissect key thalamocortical neural circuits in a rare genetic variant mouse model of schizophrenia through an array of experimental approaches. We will perform unbiased state-of-the-art circuit investigations in transgenic mice using multiple Neuropixel probes across the thalamus and synaptically-connected cortical regions. Neuropixel probes permit large-scale in vivo electrophysiological recordings from thousands of individual neurons simultaneously which we will combine with behavioural paradigms to examine cognitive functioning. We will employ optogenetic and chemogenetic tools, combined with large-scale electrophysiological recordings and behavioural paradigms, to selectively modulate neural responses in transgenic mice. This approach will allow us to determine whether abnormal thalamocortical interactions can be rescued through circuit-specific modulations in a rare variant mouse model of schizophrenia.
The underlying pathophysiology of schizophrenia remains elusive. We anticipate that this study will provide valuable insights into the neural circuits implicated in the manifestation of schizophrenia and potentially uncover novel circuit-specific therapeutic targets. A key hypothesis is that the thalamocortical abnormalities identified will reflect a converging failure point that could arise from multiple upstream genetic abnormalities. Our behavioural and circuit correction paradigms are readily translatable to future human clinical studies using non-invasive neuroimaging and neurostimulation approaches, thus further facilitating much-needed preclinical-to-clinical translation. Throughout the duration of this DPhil project, I will gain expertise in a diverse array of practical techniques, including advanced in vivo electrophysiology as well as various neuromodulation approaches and I will strengthen my skills in experimental design and large-scale dataset analysis.